SPRINT Smart Dynamic Profiles for Distribution Network Management

Sprint is a highly innovative exploration of the potential for using advanced techniques from areas as diverse as facial and radar recognition, geo-datamining and motion mapping to use the real time data from more than ten thousand distribution substations and circuits to develop dynamic perodic load profiles and associated mathmatical and visualisation toolsets to optimise, control and protect the smart distribution power systems of the future.